Making a Difference - the longer term impact of Craft Scotland's international exhibition programme on a maker's career and Scotland's creative econom

The successful candidate will investigate the creative economies and the impact which Craft Scotland, Scotland's national development agency for craft, has on makers' practices. It will investigate the longer-term impact of Craft Scotland's international exhibition programme, which includes showcases, retail and trade shows in Scotland, London and the US, on a maker's career and Scotland's creative economy. The project will extend beyond the immediate snapshot feedback collated from these events to offer a longitudinal analysis of their impact on the development of artists' creative and business practices. It will also consider how makers build successful and sustainable businesses, which add value to the craft sector and contribute to the wider economy.